Automatic Semantic Annotation for IoT and SMART Sensors

Senseye is developing a software product to exploit the 'Internet of Things' and revolutionise the asset management market by creating an 'Internet of Assets'. The aim is to open up the benefits of a $5 billion market to those currently not served by this market; smaller operators and less technically-minded businesses whilst adding new advanced predictive capabilities. This feasibility study project investigates the area of data exploration and the issues related to scaling and automating sensor data classification. The market need and value proposition of applying such a solution to this market will also be explored.